Warm Homes Save Lives CRM

Those living in fuel poverty are amongst the most vulnerable in society and least able to cope with life and debt. Just being cold adds to the risk of falls leading to A&E and hospital admissions. Many have physical or mental health issues which are exacerbated by living in cold homes. Ill and older people spend more than average time at home and have greater need of comfortable, affordable to heat homes. People in fuel poverty include many of the groups at high risk of poor outcomes from Covid 19 infections.

Innovative solutions are required to transform the national response to fuel poverty: a systemic issue for the UK affecting almost 11% of households before Covid 19\. Addressing fuel poverty requires both support to individuals and investment in homes. Our project will develop a fit for purpose Warm Homes Save Lives CRM system, designed for a programme level response to fuel poverty by bringing together property and personal data.

Our vision is the creation of a new tool that providing a holistic and detailed dataset for the use of local authorities. The tool would address failings in current CRM systems adapted for use by fuel poverty advice agencies and build in opportunities to address Covid 19 (and future similar) impacts on fuel poverty support projects, which are currently severely compromised.

The CRM would provide a key tool to support the delivery of the proposed 3 year £150m [Warm Homes Save Lives fuel poverty programme][0] in the West Midlands and its further rollout nationally over the next 10 years.

The Warm Homes Save Lives CRM would be used by local authorities to coordinate a prioritised fuel poverty support service. It would:

\* Be a new tool for use nationally to flag households which may be struggling with fuel poverty and/or poor housing conditions

**\*** This purpose built CRM would link with existing stock condition analysis and whole house retrofit planning tools

**\*** Support planning for winter heating seasons when cold weather, flu and other seasonal factors increase problems for those living in fuel poverty

[0]: https://shapuk.files.wordpress.com/2020/04/warm-homes-save-lives_apr2020.pdf